COGS (COmposite Gears and Shafts)

CoGS will develop hybrid metallic composite aero engine components. The technology will be applied to a mainline shaft and the planet gears within an epicyclic gear box. The predicted weight reduction is significant, resulting in a reduction in aircraft fuel burn and a reduction in CO2 emissions. There are applications of this technology in other sectors, however this is the first application within an aero engine for both mainline shaft and planet gears. The project will be led by Rolls-Royce, Romax will join as a partner and Lentus Composites as a sub-contractor, both suppliers are UK based.